Interactions underlying assembly and function of TolC-dependent drug efflux and toxin export machineries

Bacterial diseases present an ominous threat to humans throughout the world, causing great suffering, death, and economic cost. This is especially so as we now see new disease-causing strains emerging, and old ones re-emerging as they become increasingly resistant to the antibiotics that have protected us for decades. It is therefore more important than ever to perform sophisticated studies on antibiotic (?drug?) resistance and virulence mechanisms to learn how bacteria infect us and how they survive antibiotic treatment. Only then will we be able to see new ways to combat them.

In our laboratory we combine powerful experimental approaches to study the biology of pathogenic (disease-causing) bacteria. Here we aim to continue our studies of the large family of machineries that bacteria build in their complex cell envelope to secrete protein toxins, which act on our cells, and expel a wide range of antibiotics and other noxious inhibitors (e.g. our stomach bile salts). They therefore enhance the survival of bacteria when they infect human and animal hosts, increasing their ability to counteract our defences and contributing to multidrug resistance.

These virulence and drug resistance machineries are closely related, all using energy-providing transporter complexes to deliver or ?pump? their cargo, whether large protein toxins or small antibiotics, to a cell exit duct called TolC which we have shown channels them out of the cell as a ?trash chute?. However, at a molecular level the machineries also differ significantly in the fine detail of their specific components and inter-component interactions, and their preferences for particular substrates.

We have spent many years characterizing these medically important and scientifically intriguing machineries, and our work has recently succeeded in describing the common components and their interactions, which culminated in the first detailed view of one type of complete assembled multidrug efflux pump called AcrA-AcrB-TolC. We will now exploit our hard-won expertise to shift our focus to achieving the same advance with a second important type of resistance pump (MacA-MacB-TolC), and a toxin export system (HlyB-HlyD-TolC). In this way we can visualize how these ?pumps? assemble in the bacterial cell envelope, identifying the common core events and also system-specific variations that give them such flexibility of function. By gaining a view of how these remarkable machines assemble and work, we will better understand the strategies bacteria employ to infect us, and will open new ways for us to counteract them.

Technical abstract
Studying mechanisms of virulence and antibiotic resistance in pathogenic bacteria is needed to understand and counteract bacterial diseases. We propose to continue our studies on TolC-dependent membrane machineries that are ubiquitous among Gram-negative pathogens like E.coli, Salmonella, Pseudomonas, Neisseria, Actinobacillus, Serratia and Bordatella. These machineries either export large virulence proteins like cytolytic toxins, or eject antibiotics and other antibacterial inhibitors. They are important to bacterial survival, especially in host infections where they contribute to virulence and multidrug resistance. These machines share a tripartite structure, comprising an outer membrane-anchored TolC protein that projects across the inter-membrane periplasmic space to present a cell exit duct to molecules bound by inner membrane transporters - commonly a traffic ATPase for toxin export, or proton antiporter for drug efflux. These apposed membrane components are structurally and functionally linked by a periplasmic adaptor that is key to recruitment and opening of the TolC exit channel. The assembled pumps span the entire bacterial cell envelope of two membranes and periplasmic space.

Over the last 20 years we have defined the toxin export signal and identified translocation stages and intermediates of the toxin export mechanism. We have elucidated high resolution structures of the two common elements of all these machineries, the TolC exit duct and the adaptor, and by combining crystallography and electrophysiology of purified TolC open state variants in lipid bilayers suggested a model for coiled-coil movements underlying TolC opening. By crystallising sequential open states we are defining key movements and interactions of the opening pathway. Combining extensive in vivo site-specific cross-linking and modeling defined interaction interfaces between TolC, adaptor and antiporter, and allowed us to derive the first data-based view of a complete assembled tripartite multidrug efflux machinery, the ?RND-type? AcrA-AcrB-TolC pump of E.coli, Salmonella, P.aeruginosa and N. gonorrheae.

We aim to exploit these findings and expertise to establish, by molecular genetics, membrane protein purification, crystallography and site-specific cross-linking, the key elements describing a second type of drug efflux pump, MacA-MacB-TolC, and the toxin export machinery HlyB-HlyD-TolC. This will be underpinned by our additional experience studying toxin export, which has also yielded useful intermediate stalled complexes and a wealth of reagents, bacterial strains and expression constructs. We will generate key structural information and define interaction interfaces central to both systems, providing evidence-based insights into their assembly and operation. This will indicate potential target sites for future anti-infectives.